Pixxcell Core Tech

Pixxcell is developing a platform for visual media that can improve public access to museum, library and archive (MLAs) photographic collections. Pixxcell is applying for expert help in developing a tool that will help gain seed investment to accelerate the working prototype for the platform further.